Bayesian Deep Learning

The project will investigate Bayesian methods within deep learning, including the development of Gaussian Process and Function Space based viewpoints as alternatives to the standard weight space viewpoint of Bayesian Deep Learning.